Targeting the ionic tumour microenvironment: repurposing antiarrhythmic drugs to suppress breast cancer metastasis

Targeting the ionic tumour microenvironment: repurposing antiarrhythmic drugs to suppress breast cancer metastasis